The governance of new industrial policy: An inclusive and green agenda for economic transformation

Industrial policy is back in vogue among policy makers today, encompassing a broader range of goals to address critical
global challenges such as economic decarbonization, territorial inequalities, securing domestic industries, and adapting to
rapid technological advances in AI and digital innovation. These interventions are connected to many of the future global
challenges identified by Policy Horizons Canada. This 'new' industrial policy is a potentially powerful instrument to
reimagine state-government-society relations. This Knowledge Synthesis will analyse academic and policy literature
alongside industrial strategies in order to identify the state of knowledge, strengths and gaps and research data (Objectives 1
and 2). The analysis and findings will inform a co-developed conceptual framework to support knowledge mobilization
(Objective 3). By translating research findings into accessible frameworks, the project will support policymakers,
stakeholders, and researchers in making informed, evidence-based decisions. This framework will serve as a foundational tool
for future research and policymaking, essential for crafting impactful and adaptable industrial policies that meet today's
complex needs.
By analyzing academic and policy literature and recent industrial strategies from Canada and the UK, the research will assess
whether policy goals align with academic findings. Additionally, the project will examine data collection and analytical
techniques used to support industrial policy, focusing on recent advancements in place-based analysis. Our co-developed
conceptual framework will distill key findings into a cohesive understanding of new industrial policy approaches, governance
mechanisms, and research needs. This knowledge synthesis will assist policymakers and researchers to develop more
inclusive, effective, and future-ready industrial policies.
Led by Tamara Krawchenko, an internationally recognised expert in comparative public policy and regional development,
and Philip McCann, a renowned spatial economist, the project benefits from their combined experience advising governments
and leading high-impact research across Canada, the UK, and internationally. Their contributions are complemented by
graduate research assistants who will receive hands-on training in literature review, scoping, and knowledge synthesis,
actively participating in the development and presentation of the project's outputs. Knowledge mobilization for this project
will be supported by the Organisation for Economic Co-operation and Development, the Transition Accelerator's Centre for
Net Zero Industrial Policy (Canada) and The Productivity Institute (UK).